ESRC IAA 2023

IAAs are institutional funding to unlock the impact of the research base. They support a breadth of impact activities that allow funding to be used in flexible, responsive, and creative ways. IAAs provide research organisations with agility to make decisions about how to invest in ways that best suit institutional strategies and opportunities. The awards add value to existing funding and take advantage of new or unforeseen opportunities to facilitate the realisation of impact.